Portuguese Government Studentship: PI3K signaling in neutrophils related to the regulation of superoxide formation by ras and PI3K

Technical abstract
Integrins are molecules on the surface of cells that enable them to stick to other cells and to surfaces and migrate. We have evidence that the distribution of integrins on white blood cells is controlled by hormones and this mechanism enables these abilities of white blood cells to be switched on and off as needed. In this project we are investigating the molecular mechanism by which the distribution of integrins on the surface of white blood cells is controlled.